3-Sci

"Wi-Corr, patent pending technology - provides advanced ultrasonic measurement which has potential value outside our current sector focus in the oil industry.

Identifying alternative, emergent and novel market applications will lead to a wider exploitation of our core technology, business stability and growth and potential value across a wider range of core UK industries - such as aerospace and medical. This will generate value to our business and also a wider network of stakeholders in the new markets we subsequently target."